Cardiff University and SRS Works Limited P1

To develop a compact and modular AC-DC power converter to replace the bulky AC-DC converter in the current PowerCore (an energy storage and smart energy management system to maximise self-consumption of household solar PV by storing excessive solar energy).